GraphFilm

This project involving Applied Graphene Materials, a rapidly growing start-up producing graphene nanoplatelets and dispersions , and DuPont Teijin Films, a leading polyester film manufacturer with a track record of innovation, will assess the feasibility of using graphene as a performance enhancer in polyester films . Dispersion techniques as well as polymerisation and coating methods will be investigated as possible routes for the incorporation of graphene in or on top of polyester films. The project will perform the first comprehensive characterisation of graphene containing polyester films including mechanical, electrical, thermal, chemical and barrier properties. This broad range of tests, matched with the available knowledge of commercial opportunities in the polyester film industry, will allow the partners to assess the benefits of graphene containing polyester films across a broad range of potential applications and to prioritise future development work.